AI-WONDERWALL: Online marketplace for custom wallpaper with AI tools for designers

Project AI-WONDERWALL will establish an online platform for on-demand printing of wallpaper with custom designs. AI-WONDERWALL will provide AI tools to help create intricate wallpaper designs and optimise layout of the wallpaper on wall areas. In particular,AI algorithms will help to generate possible repetitive patterns for creative artists that could then be applied to the wall as paper rolls. Platform users will be able to create and upload their own wallpaper designs via a Web interface for on-demand printing. Additionally,there will be an online marketplace of already created designs where users will be able to choose from a catalogue of available designs which will promote UK artists and showcase Best of British design.UK artists will be encouraged to submit their designs. Artists will receive a profit share from every customer order based on their design.